Synapse-Specific Properties Of Excitatory And Inhibitory Neurotransmission In The Retina.

The proposed research project will investigate how nerve cells in our visual system transmit and process information, enabling us to see. Light activates photoreceptors in the retina, a thin sheet of nerve cells at the back of the eye, producing an electrical signal. The signal is transmitted to other nerve cells in the retina via the release of a chemical messenger (neurotransmitter) at specialised connections called synapses, and then sent along the optic nerve to the brain.

The retina needs to process the visual signal because there are 100 times more photoreceptors than optic nerve cells. This processing occurs at the synapses between nerve cells and involves the interaction of both excitatory and inhibitory synapses, which use different neurotransmitters. We will determine how individual excitatory and inhibitory synapses in the retina are specialised for transmitting and processing visual signals. We will achieve this by measuring the properties of the electrical signals in the nerve cells and the amount of released neurotransmitter, using an animal model of human retina.

The knowledge gained from this research will contribute to the development of treatments for retinal diseases that cause blindness. As synapses in the retina are very similar to those in the brain, the research will also increase our understanding of how nerve cells in the brain communicate with each other. The outcomes of the research will be published in open-access scientific journals and presented at international conferences. They will be communicated to the general public via lay summaries on appropriate websites and via media publications.

Technical abstract
Within the eye, the retina transduces light into a neuronal signal and also performs significant processing of the signal before it is sent to the brain. Retinal processing results mainly from the anatomical and functional properties of the synaptic connections between retinal neurons. In order to gain a better understanding of retinal processing, the proposed research will investigate synapse-specific properties of excitatory and inhibitory neurotransmission in the second synaptic layer of the retina, where bipolar cells synapse with amacrine and ganglion cells. This will be achieved by making paired recordings from the terminals of bipolar cells and synaptically-connected amacrine and ganglion cells in goldfish retinal slices.

Prolonged bipolar cell depolarisation evokes both transient and sustained phases of glutamate release from ribbon-type synapses, but the postsynaptic specialisations that enable amacrine and ganglion cells to respond to sustained release are not known. We will examine synaptic transfer at bipolar cell synapses by comparing the size of evoked EPSCs with the amount of released glutamate, obtained from terminal membrane capacitance measurements. We will determine the identity and properties of the postsynaptic glutamate receptor subtypes, and investigate whether these differ between amacrine and ganglion cell types.

Bipolar cell output is strongly modulated by inhibitory input from amacrine cells, which make both reciprocal and non-reciprocal synapses with bipolar cell terminals. GABA acts on terminal GABA(A) and GABA(C) receptors, which mediate currents with very different kinetics and are functionally segregated. Our recent results suggest that GABA may be released via a non-vesicular mechanism on to GABA(C) receptors. However it is currently unknown whether individual amacrine cells make both GABA(A) and GABA(C) receptor synapses, and how the presynaptic properties of these synapses differ. We will address this question by recording spontaneous and glutamate-evoked GABA receptor currents in bipolar cell terminals, and by examining the pharmacological and physiological properties of evoked IPSCs in amacrine cell-terminal pairs.

In addition to inceasing our understanding of the synaptic basis of retinal processing, the proposed experiments may reveal novel mechanisms of synaptic function in the CNS, and will identify the types of retinal neuron that are synaptically-connected to a class of bipolar cell whose release properties have been widely studied. The research outcomes will open up new lines of investigation into retinal processing and synaptic function, and will contribute to the body of knowledge that enables effective treatments for retinal and neurological diseases to be developed.